Amical retractor

The voucher will be used to seek advice on the design and prototyping of a surgical device; a modular, all plastic, reusable, frame with attachable tissue retractors for a variety of operations and attachment points for ancillary equipment. It will have the potential to make surgery simpler, quicker and safer.